Sexually Transmitted Infections in Migrants: An Analysis of Routine Health Datasets

This project aims to use large routine datasets to study the prevalence of sexually transmitted infections (STIs) among people who have migrated across global borders, using an interdisciplinary approach across four major work packages. The objectives of the project are pertinent to the Sustainable Development Goals (particularly SDGs 3.7 and 10.7) and the UN 'Leave No One Behind' Framework as these populations are often subject to multiple and intersecting forms of discrimination.
1. Synthesise evidence through a systematic review and meta-analysis to understand the burden of STIs among migrants. All available data will be included in the meta-analysis, with the goal of assessing prevalence in migrants. Where possible and noting the heterogenous nature of migrants as a study group, I will seek to analyse the available data against different demographic markers (e.g. age groups, gender, country/region of origin, type of migration etc.).
2. Investigate incidence of STIs and associated risk factors among migrants and non-migrants using STI surveillance data. I will quantify and compare disease incidence between migrants and non-migrants, as well as exploring associations with age, gender, ethnicity, country of origin, and socioeconomic status to develop risk estimates. To examine trends over time and the impact of COVID-19 related health system disruptions, I will conduct interrupted time series analysis.
3. Investigate incidence of STIs and sexual health service utilisation among migrants and non-migrants presenting in primary care. I will quantify and compare disease incidence and health service utilisation between migrants and non-migrants, as well as exploring associations with age, gender, country of origin, and socioeconomic status to develop risk estimates. To examine trends over time and the impact of COVID-19 related health system disruptions, I will conduct interrupted time series analysis.
4. Explore best practice approaches sexual health services provision for migrants. I will map and analyse STI prevention and response policies and explore barriers and facilitators of access to sexual health services through a qualitative interview study with staff and service users of different service provision models.
This project focuses on the development and application of quantitative skills, including advanced statistical methods and epidemiology skills, to analyse large routine datasets as well as drawing on interdisciplinary data sources (social and political science and policy literature) to carry out a policy analysis of sexual health policies.